CyberMATI : AI-Solution for Detecting Zero-Day Phishing Attacks

CyberMATI is an innovative cybersecurity project designed to protect against phishing attacks, a common and dangerous type of online scam. Phishing attacks trick people into sharing sensitive information---like passwords or credit card details---by disguising fake websites as trusted ones, such as those of banks or well-known companies. These scams can lead to serious financial losses and data breaches.

What makes CyberMATI stand out is its ability to combat the most difficult phishing threats---those that exploit unknown security gaps. These "zero-day" attacks involve newly created phishing sites that traditional security systems can't yet recognize, making them especially harmful.

While most current anti-phishing methods focus on checking web addresses or analysing website content, these approaches struggle to spot new phishing sites that can quickly change how they look. CyberMATI takes a different approach by focusing on a website's visual appearance rather than its underlying content or code. Our patent-pending solution uses AI to analyse the visual features of websites in real-time, detecting fake sites that mimic legitimate ones before they can cause harm.

At this stage, funding is crucial to refine our solution and fully develop a prototype that can be tested in real-world settings. This investment will help us move CyberMATI forward, ensuring it becomes a reliable tool for businesses and organizations in need of stronger protection against evolving online threats.